Development of a Protoype MOF Coated Heat Exchanger for Heat Pump Applications

This project aims to develop coherent Metal Organic Framework (MOF) based coatings for heat exchangers to be used in adsorption heat pumps. Adsorption heat pumps will allow industry to recover valuable waste heat that is currently discharged to the environment. Savings of up to £300m per year and a reduction in CO2 emissions of 2.2 million tons per year could be achieved by implementing this technology in the UK alone. MOF Technologies is a world leader in the production of MOFs and through this project aims to demonstrate that it can produce viable MOF based coatings for use in these heat pumps. Thus allowing the company to be at the forefront of an industry worth hundreds of millions of pounds over the next decade.